Harnessing potential of exosomes for therapeutics and regenerative aesthetics

At Excellio Labs, our mission is to harness the natural abilities of exosomes for regenerative medicine and drug delivery solutions. We aim to revolutionize the way we approach and treat age-related diseases, neurodegenerative disorders, and personalized cancer treatments. At the heart of our project is a groundbreaking technology that leverages the body's own natural communication system to deliver targeted therapies directly to the affected areas, minimizing side effects and maximizing effectiveness.

Our project involves harnessing the power of exosomes, which are tiny vesicles released by cells that can transport a variety of biological materials to other cells. These exosomes have a high degree of biocompatibility and specificity, meaning they can target specific tissues in the body with a lower risk of adverse reactions. By modifying these exosomes to carry therapeutic materials, we can create precision medicine tools that can deliver therapeutics directly to the disease sites, achieving a level of specificity rarely possible with traditional drug delivery systems.

This innovative approach allows us to move away from a one-size-fits-all model towards personalized, targeted therapies that consider the individual's unique biological makeup. In essence, we are pushing the boundaries of regenerative medicine and pioneering treatments that could significantly improve patient outcomes.

Our mission at Excellio Labs is not just to create targeted therapeutics but to unlock the potential of personalized medicine, empower individuals to lead healthier, longer lives, and inspire the next generation of innovators to overcome challenges and make a difference. We are committed to serving as a role model and mentor to aspiring entrepreneurs from disadvantaged backgrounds, demonstrating that with determination, passion, and a great idea, anyone can make a meaningful impact on the world.

Together, we are unlocking the potential of personalized medicine and paving the way for a healthier, brighter future for all.